Gravitational waves from pulsars

Developing analysis methods/software and performing searches for gravitational-waves from pulsars using data from the LIGO, Virgo and KAGRA detectors. The work will be conducted as part of the LIGO Scientific Collaboration.